Sheffield Hallam University and Thetford Limited

To embed modern electronic system design and manufacturing techniques to apply to the development of a single cavity gas and microwave oven for the recreational vehicle market.